Sweetpea Pantry April

Sweetpea Pantry makes super foods for super kids. We are innovating a range of on-the-go healthy snacks for pre-teen children with a focus on fibre, protein and highly nutritious ingredients to make snacking fun, easy and nutritious.